H2 Deep

H2Deep Ltd has worked for fifteen years to enable a pathway for production of a renewable fuel source which is likely on maturity to produce Terawatts of clean storage through a zero carbon technology and by introducing CCS methanation liable to rebalance some of the chemical pollution created by the industrial revolution strongly advised by the 1997 Kyoto summit and environmentally responsible men and women of today thus do our part in helping to restore the progress of mankind away from its current path of environmental self destruction.